The Bradlands Sheltered Accommodation Development

The aim is to implement a building information modelling (BIM) tool in a novel way in a development of 49 sheltered accommodation units in Oxfordshire. Traditionally BIM tools are designed for specific uses/requirements by a specific construction related discipline; the BIM tool implemented under this project operates on the principle of managing the BIM process using the BIM data sets. The Clarkson Alliance in collaboration with Kier will integrate BIM data management software to 'design without drawings' ensuring that design reviews, changes and signoffs are done within the model environment. If successful, the BIM tool will enable effective clash detection, optioneering and assessment of design completeness from a model driven environment. Not producing drawings will result in a reduction in design costs, post contract changes and waste on site plus reduce the time to complete the design process.The software will allow programing and cost data to be an integral part of the change process. [to help enable more effective early decision making].